Learning from small cities: Governing imagined futures and the dynamics of change in India's smart urban age

The coming of an Indian urban age has highlighted the challenges of rapid urbanisation and rural-urban migration in planning for sustainable futures. In India, solutions to this challenge are imagined in two interlinked programmes of Digital India and 100 Smart Cities that claim to present a new 'certainty' of governing urban futures. This project begins with the hypothesis that 'small cities' are the test-beds of experiments in 'futuring', since a majority of current smart city proposals are in cities with population < 3 million. These small cities present a 'double gap' in our knowledge of urban futures since a) there is uncertainty around the role that they will play in delivering on the challenges of India's urban age, and b) there is a research gap in understanding how their futuring is translated into 'actually existing' smart cities in India.

This two year project will critically learn from the dynamics of change in small cities as they are transformed by smart technologies and infrastructures. It will use interdisciplinary approaches from urban, social and cultural geography, as well as sociology and geoinformatics to learn from three small cities - Shimla, Jalandhar and Nashik. Conceptually, we approach 'small cities' not as demographically defined entities but as 'ordinary cities' with specific social, cultural, political, and historical contexts of 'smallness' that has kept them 'off the map' of urban studies. This project will focus on three interlinked scales - state, city and citizen through the following research questions:

1. How and why do small cities become the test-beds of state imaginations of India's urban futures?
At a national scale, we will explore how and why state visions of 'futuring', through Digital India and 100 Smart Cities programmes, make specific 'assets' in small cities worthy of incubating these imaginaries. Specifically, we will investigate the genealogies of 'futuring' in India's urbanization and its links to current visions of smart cities.
2. How do small cities translate state imagined urban futures into 'actually existing' smart cities?
Building on RQ1, we will explore how small cities imagine their own urban futures, through particular smart city projects. Specifically, we will examine how small cities learn to innovate by championing their 'assets' in a competitive international context while negotiating for more autonomous roles in governing their futures.
3. How do citizens of small cities 'live with change' induced by smart city developments?
Following on from RQ1 and 2 above, we will investigate how smart city projects are perceived by those citizens who are targets of these projects at the neighbourhood level; how they are experienced, negotiated, challenged and supported. This takes 'futuring' as a lived experience of change where everyday knowledge of community assets, resources and infrastructures will be used to inform smart city policies at larger scales.
4. How can we 'learn' from small cities to inform practices of 'thinking' and 'doing' urban policy?
This brings together the above RQs to take learning as a reflective practice in urban theory and policy. Specifically, we will focus on how learning occurs at three interlinked scales of state, city and citizen and how this transform the ways that we might imagine global urban futures.

The project will use a range of interdisciplinary, digital, visual and participatory methodologies. In each of these cities, we will undertake analysis of imagined urban futures through longitudinal mapping and analysis of physical and social transformations, crowdsourced digital and community asset mapping and interviews with stakeholders and 'beneficiaries' of smart city projects. The findings will direct specific pathways to impact including an animated infographic of smart city asset toolkit, local language policy briefing pamphlets, dedicated website, blogs, project conference, exhibition and catalogue.

Potential impact
This project lies at the intersection of a number of global policies including Sustainable Development Goals (SDG), Habitat III-New Urban Agenda, ICT4development and ODA commitments to international development assistance (See ODA compliance statement). It engages with four communities of interest, all directly involved and impacted by the research project either through the design, delivery and involvement in the data collection and/or in the impact activities (See PTI document for more details).

1) Inter/Governmental depts. and agencies (Ministry of Urban Development, NIUA, Niti Aayog, CEOs, Mayoral offices and Municipalities of Shimla, Jalandhar and Nashik) responsible for urban development: Stakeholders in this group often see small cities at best as failed urbanisms which need large scale infrastructural interventions in order to address developmental gaps; and at worst as complicit in their own shortcomings. The 100 smart cities programme has reinforced this through its focus on smart technology and infrastructural projects, which has not reflected on the value of existing community assets in small cities. The stakeholder workshops and policy briefs in this project will provide a platform to this group to debate in a mutually respectful environment, the diversity of ways to include and integrate community assets in their smart city projects.

2) Third sector organisations and NGOs working on specific urban issues in the three cities (National Hawkers Federation, Jalandhar; Sutra, Shimla, HALWA, Nashik). The project will connect to these stakeholders through their involvement in design and execution and impact activities. We have included one societal partner from this group in each city, who will support the data collection, co-organise the workshops and deliver on some of the impact activities. By integrating them within impact pathways through workshops, project catalogue and conference, we will achieve evidence based policy influence from the grassroots.

3) Planners, built environment professionals and smart cities consultants: This project will contribute to professional knowledge and debates on India's urbanization which remain uncertain about the consequences of small town urbanization and view these through a one-size fits all developmental lens. They will find the project findings useful in providing detailed evidence base to address several knowledge gaps, particularly in the value and potential of existing assets in these cities that can contribute to more sustainable smart city projects. There is a common assumption within this sector that the smart city is a technological problem, which will automatically address issues of governance and development. The project will highlight the diversity of interdisciplinary and multi-stakeholder approach required to produce sustainable urban futures. More specifically, the smart city asset toolkit, project catalogue and exhibition will support them in designing better smart city interventions.

4) The main beneficiaries of this project are ordinary citizens living with rapid urbanization and social-economic and material change in small cities of India. Their involvement in the data collection through asset mapping, and their participation in the stakeholder workshop will be key to delivering long-term impact across other stakeholders identified above and bringing transformative change in smart city projects. The production of local language pamphlets clarifying and outlying the project findings will also impact on local communities in better understanding and participating in the dynamics of change.

Summary of Impact deliverables:
- One Stakeholder workshop in each city - Shimla, Jalandhar and Nashik
- Smart city asset toolkit and policy briefings for planners
- Local language pamphlets translating the project findings to grassroots communities
- Project website and social media engagement
- Conferences, public exhibition and project catalogue